Personalising Image-Guidance for Paediatric Abdominal Radiotherapy with Artificial Intelligence

1) Brief description of the context of the research including potential impact

The target and tissue-sparing capabilities of proton beam therapy make it a promising modality to improve long-term outcomes in paediatric abdominal cancers, such as neuroblastoma, Wilms' tumour, and pelvic sarcomas. However, proton treatments are challenging to deliver because day-to-day variations in the contents of the gastrointestinal (GI) system, as well as weight fluctuations of the patient result in density changes that may lead to underdosage of the tumour and/or overshoot into healthy organs.

In-room imaging allows to monitor day-to-day anatomical variation and may allow triggering the need for treatment adaption in-room. Extra volumetric imaging is often associated with additional radiation exposure that is particularly detrimental in children, due to the associated long-term increased risk of developing new cancers. Consequently, nowadays there is a lack of consensus between centres worldwide on what the most adequate image-guided protocols
for children are, since it is of utmost importance to achieve a balance between information gained and exposure costs.

This project aims to develop personalised image-guidance protocols in paediatric radiotherapy settings. We will combine artificial intelligence and different types of in-room imaging to monitor internal day-to-day anatomical change in bdominal proton beam therapy and propose novel workflows for image-guidance with fewer associated long-term risks.

2) Aims and Objectives

The aim of this project is to develop novel image guidance protocols for paediatric proton
beam therapy that ensure radiation is delivered with high accuracy in the treatment of
abdominal cancers while reducing unnecessary diagnostic exposures to radiation.
The specific objectives are to:
- Investigate the optimal choice of imaging modalities available in room, combined with
artificial intelligence image analysis methodology to detect internal, three-dimensional
anatomical change, through simulation studies.
- Quantify the impact of anatomical change in the proton beam therapy dose delivered.
- Propose, develop, and test a traffic light system for personalised image-guided
protocols.
- Evaluate the benefits of the methodology proposed in terms of imaging doses and their
associated long-term risks.

3) Novelty of Research Methodology

The student will develop an artificial intelligence methodology applied to image-guidance workflows tailored to radiotherapy treatments in children. This is a novel methodological approach targeted to an under-researched clinical cohort.

4) Alignment to EPSRC's strategies and research areas

This research is aligned with EPSRC's Theme of Healthcare Technologies and with the Research Areas of Medical Imaging and Artificial Intelligence Technologies.

5) Any companies or collaborators involved

Clinical paediatric oncologists from University College London Hospitals NHS Foundation Trust are collaborating on this research.

Potential impact
The critical mass of scientists and engineers that i4health will produce will ensure the UK's continued standing as a world-leader in medical imaging and healthcare technology research. In addition to continued academic excellence, they will further support a future culture of industry and entrepreneurship in healthcare technologies driven by highly trained engineers with deep understanding of the key factors involved in delivering effective translatable and marketable technology. They will achieve this through high quality engineering and imaging science, a broad view of other relevant technological areas, the ability to pinpoint clinical gaps and needs, consideration of clinical user requirements, and patient considerations. Our graduates will provide the drive, determination and enthusiasm to build future UK industry in this vital area via start-ups and spin-outs adding to the burgeoning community of healthcare-related SMEs in London and the rest of the UK. The training in entrepreneurship, coupled with the vibrant environment we are developing for this topic via unique linkage of Engineering and Medicine at UCL, is specifically designed to foster such outcomes. These same innovative leaders will bolster the UK's presence in medical multinationals - pharmaceutical companies, scanner manufacturers, etc. - and ensure the UK's competitiveness as a location for future R&D and medical engineering. They will also provide an invaluable source of expertise for the future NHS and other healthcare-delivery services enabling rapid translation and uptake of the latest imaging and healthcare technologies at the clinical front line. The ultimate impact will be on people and patients, both in the UK and internationally, who will benefit from the increased knowledge of health and disease, as well as better treatment and healthcare management provided by the future technologies our trainees will produce.

In addition to impact in healthcare research, development, and capability, the CDT will have major impact on the students we will attract and train. We will provide our talented cohorts of students with the skills required to lead academic research in this area, to lead industrial development and to make a significant impact as advocates of the science and engineering of their discipline. The i4health CDT's combination of the highest academic standards of research with excellent in-depth training in core skills will mean that our cohorts of students will be in great demand placing them in a powerful position to sculpt their own careers, have major impact within our discipline, while influencing the international mindset and direction. Strong evidence demonstrates this in our existing cohorts of students through high levels of conference podium talks in the most prestigious venues in our field, conference prizes, high impact publications in both engineering, clinical, and general science journals, as well as post-PhD fellowships and career progression. The content and training innovations we propose in i4health will ensure this continues and expands over the next decade.